Aston University and SDL Bigwood Limited

To create a decision support system for residential property management and internal capability that will deliver new functionality to support business growth through more efficient services and improved administration systems.